ESG RoboFactory Covid-19 Risk Robots

ESG RoboFactory aims to build ESG focused Cognitive Robots at scale. An automated machine learning (ML) approach is the only viable way to retrieve the most up-to-date and relevant ESG information contained within the vast data lakes of narrative information. All Street has developed a unique AI technology in which Cognitive Robots, instantly run hundreds of complex queries to identify the most relevant information embedded in unstructured data sources. These software robots provide financial analysts with an improved means of accurately researching and assessing ESG investment opportunities.